Skill4US Global Ltd

"Skills4Us is an online platform for finding a local tradesman to match your expectations and budget. Skills4Us will not only allow homeowners to look for a local tradesman but also to vet the candidates on the basis of their portfolio, a standard video interview and the recommendations by other homeowners. Skills4Us will be integrated with Google maps which will make it easier for homeowners to connect with local tradesmen. We also allow the homeowners and tradesmen to negotiate the cost using our portal."